Combined Heat and Power (CHP) system with efficient free-piston engine generator

By using novel combinations of old and new technologies, this proposal aims to significantly improve the efficiency of electricity generation in the size range of about 50 kwe to 1 MWe. If successful, this will reduce fuel consumption, energy cost and CO2 emissions. Further, the project plans to be able to use a range of different gas and liquid fuels which will further improve security of energy supply.

An alternative use for the machine which will result from this project will be to generate clean, lower cost electricity, using any available liquid or gas fuel, for the 1.5 Billion people in the world who are 'off grid'.
The financial, social and environmental benefits will be available to developed and developing communities world-wide.